Development of new generation of growth factors for regenerative medicine

Regenerative medicine is one of the most important emerging fields in modern medicine. It aims to replace, engineer or regenerate human cells, tissues or organs to restore their normal function. An example of such treatment would be restoration of pancreatic beta cells to reverse insulin deficiency in diabetic patients. A key aspect of the processes needed to restore or regenerate tissues is to use specific growth factors or hormones to drive the cells in the desired direction to restore the lost structure or function. We aim to develop safer, more efficient and more specific growth factors for use in regenerative medicine. We will achieve this by characterising our growth factors extensively using number of different criteria, to ensure they are suitable for clinical use. We will also use protein engineering to develop next generation growth factors with improved properties to allow researchers to fine-tune the responses of cells and help research efforts in new and emerging areas.